Financial Support to grow Appre's advertising and marketing platform.

The funding awarded to support Appre's project will focus on enhancing 'Appre', a pioneering advertising platform that redefines the shopping and money-saving experience. Appre enables users to shop with over 300 iconic UK brands, earn a percentage of their purchase price back as rewards, and allocate these earnings towards personalised money-saving goals. This innovative approach not only encourages smart saving habits but also fosters stronger brand loyalty and engagement.

A key element of this project is Appre's collaboration with the external development agency, Team Marvel. Team Marvel's technical expertise and innovative team will work alongside Appre's leadership team to improve appre.co.uk, creating a seamless, user-friendly advertising platform. Their collaboration will be crucial in improving Appre's user offering and sustaining its technological capabilities as the user base scales. This partnership will be instrumental in transforming Appre into a cutting-edge platform that benefits users by promoting smart saving habits and enhances the marketing reach and effectiveness for partnering brands.

This partnership will facilitate the creation of a sophisticated platform that allows appre users to turn everyday shopping habits into meaningful savings opportunities, while simultaneously boosting the marketing reach and effectiveness for partnering brands. Through this collaboration, Appre aims to significantly scale its user base and continuously improve the platform, positioning Appre as a leader in the innovative advertising landscape